New Applicant Scheme

This proposal outlines support for the research programme of Dr. Steven Worm, within the University of Birmingham particle physics group. IT supports basic travel and consumables for a senior academic until the next opportunity for funding through the Consolidated Grant in September 2019.

Potential impact
My research expertise and interests lie in searches for Dark Matter and other new particles and interactions at the LHC, and in silicon-based particle detection. While at STFC-RAL I led CMS's Exotic Physics group and pioneered collider-based Dark Matter searches. I also led the UK's R&D efforts in pixel detectors for the International Linear Collider, and maintain an active silicon-based detector research programme via the OverMOS/ChessTJ, DECAL and EU AIDA-2020 initiatives. Whle my impact is primarily academic, I am involved in multiple commercial initiatives; some designed to support and augment STFC impact with local SMEs (STFC/B4I Regional Centre), and some more traditional spinouts from particle physics detectors (CLASP, CASE studentships, etc). This grant will indirectly enable these activities by providing support for travel and computing.